Preservation Of Art And Design Made Of Poly(Methyl Methacrylate) And Other Rigid Transparent Thermoplastics: Developing Methodologies To Select Conser

Preservation Of Art And Design Made Of Poly(Methyl Methacrylate) And Other Rigid Transparent Thermoplastics: Developing Methodologies To Select Conservation Materials Which Preserve The Original Intent